Nowomics - open data voucher

Nowomics is an online tool to help biomedical researchers find and stay up to date with the latest information relevant to their research. We aggregate information from many sources of open data, enabling scientists to 'follow' the genes, diseases, processes and so on that they research. In this proposal we seek funding for expert design assistance to help us make an appealing product that is simple to understand and use.